Blind and partially-sighted musicians' lives: Insights into musical practices, participation and trajectories

The project will investigate the experiences and life trajectories of amateur and professional blind and visually-impaired (BVI) adult musicians. Our objectives are to understand the acceptance or marginalisation of BVI musicians within professional, amateur and educational musical communities; their involvement with different musical styles, instruments, practices and roles; opportunities and barriers they perceive in relation to personal development and participation throughout the life-course, along with their adaptive strategies; and their learning practices, both when they were children and into adult life, including how, for example, a blind professional musician prepares for a concert. Findings from our pilot study have indicated that BVI musicians tend to feel, on one hand, excluded and discriminated against; and on the other, highly respected amongst musicians generally for their abilities. Overall, there is a pressing need to develop and share information and increase understanding. The findings will be relevant for many parts of the musical community, including employers such as orchestras, educational providers including conservatoires and schools, music therapy organisations, community music groups, and others.

Our investigation will begin with a questionnaire survey extended to 700 musicians who are currently registered with the RNIB (Royal National Institute for Blind People) as being BVI musicians. The survey will explore the demographics of musical participation (e.g. age, gender, instrument choice, reasons for starting or stopping musical participation, musical idiom, training background, and so forth). A purposive sample of approximately 40 of the adult participants will then be invited to contribute detailed life history interviews. The interviewees will represent a range of genres and instrumental disciplines, with a mix of professional and amateur performers, composers and teachers. They will be of various ages and sight-loss backgrounds. The study will look at their musical pathways from childhood to adulthood, their life-course issues, their musical practices, perceived barriers, and successful adaptations to musical participation.

There will be two half-day seminars held at the Institute of Education, University of London to allow respondents to network, reflect on preliminary findings and offer feedback, and feedback will also be sought throughout the fieldwork process. Our pilot interviewees highlighted the need to belong to a community of music practitioners who share a disability, since this augurs for gaining information necessary for musical development. A website will be created that is accessible both to sighted and BVI visitors. It will be search-engine optimised and linked to the RNIB site and other prominent music industry sites; and the aforementioned survey will be linked to this site. The website will assist in recruiting participants and sharing information about the reflective seminars, our main conference event and findings. There will also be a blog to which the research participants can contribute, thus assisting in building a national network of BVI musicians. These blog reflections will become part of the analysis with respondents' permission. Finally, the Royal Academy of Music (RAM) have agreed to invite the PI, CI and RNIB colleagues to present findings within the LRAM diploma and Open Academy programmes; from this platform, outreach days will be formed that engage music undergraduates in powerful, life-enhancing practical experiences with BVI adult musicians and children.

Potential impact
The project will raise awareness of BVI musicians and, in light of the present lack of information, have the potential to feed into policy at institutional, local government or community level.

Music-making occurs within formal settings such as concert-halls, schools and universities but also in isolation from specialist knowledge, which is a concern. Amateur and leisure activities (such as small instrumental groups, ensembles or music productions) can occur in village halls, in pubs or clubs, or in people's homes. Many sighted musicians are unsure where to access information that will allow them to counter the social exclusion of BVI musicians and raise participation. During our pilot, every interviewee mentioned exclusion. Findings will help community organisations such as amateur orchestras to serve the needs of someone who, for instance, is losing sight and wishes to continue participating effectively.

This issue of isolation from necessary knowledge is significant, too, when one considers that a vast quantity of qualified and unqualified instrumental teachers operate from home. We will optimise our site for search engines and link it to the online presence of bodies such as Local Authority music hubs, professional and community organisations, and national examination boards, creating widespread access. There will be an 'open' invitation to musicians (i.e. amateurs, professionals, delegates from other institutions and organisations) interested in attending our main conference event.

The RNIB will also take the lead in dissemination to its international partner organisations. Furthermore, outcomes will be useful to curriculum designers, particularly the Associated Board of the Royal Schools of Music (ABRSM), which is a major international stakeholder in instrumental examinations. Owing to their previous research, the PI and CI have an established, dynamic working relationship with the ABRSM Syllabus Director, Dr Nigel Scaife. He and Jacqui Seal, who is responsible for ABRSM special needs, are interested in this work and its potential ramifications for the accessibility and structure of their music syllabus.

The project will develop knowledge that will assist conservatoires, working particularly with the Royal Academy of Music (RAM), to assess and develop its opportunities for both sighted and BVI students. The RAM is actively engaged with outreach and community music-making. The project will, through talks given by the PI, CI and RNIB partners, allow RAM students to understand the practices and issues surrounding BVI musicians and, consequently, engage with them more effectively. Findings will be threaded into their LRAM diploma and undergraduate programmes. The RNIB, RAM and Institute of Education (IoE) will form suitable musical collaborations that will bring together sighted undergraduates and BVI musicians (adults and children). This augurs for the 'preparedness' of future music educators and community music leaders to cater for this group. The immediate impact will be one of improving 'quality of life' for the BVI attendees. These events will also enhance wider cultural life into the future. It is hoped that the RAM, one of the 'Royal Schools of Music', will serve as a 'flagship' conservatoire in this respect for Conservatoires UK.

The website, reports and other publications will highlight both unique and shared BVI lived experiences, which were previously the private domain of individuals. The website will raise interest and participation in the research. The reflective seminars, blog and conference, which are part of the research process, will bring together BVI individuals with common experiences and, as such, will assist in the development and strengthening of the national network of BVI musicians. Our pilot interviewees underscored the need to belong to such a community.